CitywellnessLink

CitywellnessLink envisions a future where it is easy and enjoyable for employees to take responsibility for their health, getting access to the right resources at the right time, thus enabling an increasing proportion of the older work-force to remain in productive employment until retirement age.

The proportion of the adult population aged 50+ is projected to increase from 42% to 50% by mid-2030s.

Given an older workforce with probable early exit from the labour market for health reasons, the future UK economy is likely to face significant challenges in areas such as the financing of State Pension and maintaining labour supply.

Long-term health conditions are more prevalent in older people and some 9M people over 60 (of the 52.4M (2018) UK adult population) will potentially carry or develop them.

The London population swells with commuters every working day.

Although, there are approximately 10,000 residents in the City of London, the daytime population is 522,000 (2019) with 243,000 employees travelling from the rest of London, others from further afield. 100,000 travel to Tower Hamlets (pop397,000). Pre-COVID-19, 5M passengers annually use London City Airport in Newham (pop 306,102)

About 50% of travellers to central London are over 50 therefore about 18% (226,000) have the potential of living with or developing a long-term condition with risk of other co-morbidities: consequently, ceasing to work before retirement age.

Health-related lost productivity cost the UK economy an estimated £91 billion\*(ONS data). While adding 1 year to everyone's working life could increase GDP by 1% pa.

Accessing GP services is challenging during working hours. So many people resort to local health and fitness services, or a myriad of unregulated "health" apps and lifestyle fitness devices with data stored in unconnected places and relying upon user self-assessment.

Coordinating digital health services offered by approved local health and fitness providers would enable older employees to better maintain health and wellness, This greatly benefits them, the economy, and their employer.

The CitywellnessLink study will determine the feasibility, acceptability and conceptual architecture of a digital platform to allow people to use different apps and services as needs and tastes change.

We envisage that the scalable platform could be integrated with an approved digital health remote monitoring platform to provide clinicians consolidated access to health and wellness data.

Rather than requiring people to seek their own resources, we envisage the platform will engage and influence the selection according to their needs.